Unique mulberry extract for blood sugar management

The project combines the expertise of 4 UK partners to characterise, formulate & develop a UK supply chain for IminoNorm™, a proprietary natural ingredient that, when incorporated into foods & beverages, can address diet-related health conditions such as diabetes and obesity. IminoNorm™ is derived from mulberry leaves which have a strong traditional history of use, particularly in South East Asia (SEA), for blood sugar management. The project will enable the partners to capture a greater share of the product’s value chain, increase UK R&D investment & open up global commercial markets.